A carbonyl-based non-invasive test for oesophageal squamous cell carcinoma

Clinical need: Oesophageal (food-tube) Cancer (OC) is a leading cause of death in the world, killing 400,000 per year. Diagnoses of early stage OC is difficult as most patients have vague symptoms that are easily overlooked, and so patients are usually diagnosed later, with incurable disease, when their symptoms become more suggestive. Hence 5-year survival rate of OC is very low (20%) despite improvements in treatment. There is a need to diagnose these patients at an early stage of their disease.

Project goal & rationale: We propose a new means of detecting OSCC by looking for small metabolite chemicals in breath or saliva, measured by a technique called mass spectrometry (MS). As no blood test or other invasive procedure is needed, we term these tests "non-invasive", and this greatly helps clinical uptake. Previous research has shown these techniques can accurately identify stomach cancer and a subtype of OC called adenocarcinoma. The role of this technique in detecting oesophageal squamous cell carcinoma (OSCC), another subtype of OC, has yet to be studied. We intend to identify whether our non-invasive testing can detect OSCC. Our innovative approach is to investigate the underlying biology in OSCC first, and then use this as a basis for developing our test. This approach (i) provides explanation as to why things are different, which helps doctors and patients accept the test's validity (ii) exposes new disease biology, and therefore new opportunities for treatment (iii) helps us evaluate our non-invasive test, especially in the context other cancers, and (iv) reveals aspects of our test that requires refinement and optimisation.

Pilot data: My initial research has shown that a specialised area of protein metabolism called "branch chain carbonyl catabolism" is consistently altered in OSCC compared to the normal tissue. In particular, compounds called "branched-chain keto-acids" and " - carboxylic acids" seem to be more prevalent. Gene activation that generates these chemicals are observed to be consistent. However, how and why these changes happen, whether they indicate a new therapeutic opportunity, and whether this will be clinically useful, remain to be established.

Proposed project: The project has three components. First, I will identify and characterise the genes that control OSCC metabolism. Then, I will create bespoke techniques for measuring the metabolite - chemicals that those genes control. There will also be experiments using cells grown in a dish to explore the relationship between these genes and metabolites in controlled conditions, and the functional changes that happen as a result of these differences. Finally I will apply those methods to tissue, saliva and breath samples from patients with OSCC, to determine whether those biomarkers have clinical values. This will take the come of a clinical trial delivered by myself in collaboration with The Royal Marsden Hospital, Charing Cross Hospital, Mount Vernon Cancer Centre and the Oesophageal Patients Association.

Advantages of the approach: Using metabolites to test for disease is attractive because they can be accurately measured with portable and cheap technology (for example alcohol breathalyzers, urine test for infections or diabetes, breath test for bacteria that cause stomach ulcers etc). The eventual goal is to develop a "point-of-care" tester for use in the GP clinics. Patient with no symptoms, or vague, early symptoms will be tested, and get an immediate results as to whether more detailed examination with an endoscopy (camera test) is needed. This should increase the detection rate of early disease, and decrease unnecessary referrals, as vague symptoms like abdominal discomfort, heartburn and nausea are extremely common.

Technical abstract
Oesophageal squamous cell carcinoma(OSCC) is a subtype of oesophageal carcinoma with low 5-year survival rates. Patients with early stage OSCC report minimal symptoms and approximately 50% of patients are unsuitable for curative treatment at time of diagnosis. Recent work has shown that exhaled volatile carbonyls(VCs) can accurately identify patients with upper gastrointestinal cancer with 83% accuracy.

This proposal aims to provide candidate VC biomarkers of OSCC with mechanistic understanding, in readiness for large-scale early diagnosis clinical trials. This can be achieved by identifying VC transcriptional framework in OSCC, describe OSCC VC biochemistry in human and model systems, at a cell level, describe OSCC VC metabolism in human and model systems, in non-invasive surrogates.

1. Five interconnected pathways involved in VC mobilisation (ketoacids, fatty acids, aldehyde and ketones) were identified. Pilot in-silico, in-vitro (n=10) and in-vivo (n=10) analysis shows strong upregulation of BCAT1, which is the first step in ketoacid generation. These findings will be confirmed with qRT-PCR analysis of tissue samples (n=53) and immunohistochemistry. 2. Demonstrate the effect of target gene expression in human tissues and cell models at a genetic and metabolic level. Development of validated mass spectrometry method to identify target carbonyl compounds and its application in genetically perturbed samples is underway. 3. Multicentre prospective clinical study utilising breath and saliva biosamples of patients with OSCC and control populations; normal controls and patients with oro-pharyngeal squamous cell cancer (HNSCC) will be conducted following data suggesting similarities between these tumours.

This research project spans the fields of molecular biology and metabolomics and will determine optimal biomarkers to support non-invasive testing and describe new OSCC metabolic domains with potential implications for oncogenesis.

Potential impact
Oesophageal squamous cell carcinoma (OSCC) is a disease where patients present with indeterminate symptoms and are diagnosed at an advanced stage. In the UK, more than 50% of patients diagnosed are not suitable for curative treatment at time of diagnosis and managed palliatively. Overall 5-year survival rates for patients with OSCC are less than 10%. On an international scale there has been an increased in incidence of OSCC with almost half a million reported deaths per year. Hence there is a pressing need for acceptable and accurate non-invasive diagnostic tools to assist with early diagnosis of OSCC. In the UK increased awareness of upper gastrointestinal (UGI) cancer via the Be Clear on Cancer (BCOC) campaign has led to an increase in 2-week wait (2WW) open access referrals for UGI endoscopy (UGIE) by almost 50%. With an estimated cost of £344 per UGIE, additional endoscopy costs were £13800 per additional cancer diagnosis and £6645 per additional target diagnosis. Nevertheless UGIE is the gold standard for diagnosing OSCC at present, thus there is an increased demand for endoscopic services within the NHS.

Impact on patient:
- Risk stratify patients with indeterminate symptoms.
- Non-invasive test is acceptable to patients and result in increased patient satisfaction.
- Quick method of investigation so patients with indeterminate symptoms can be easily reassured.
- Diagnosis of OSCC at an early stage.
- Improved survival as a consequence of earlier detection and appropriate treatment.
- Improved quality of life, health and creative output.

Impact on Clinicians:
- Increased awareness of UGI cancer diagnosis.
- Provide a triage test to discern between OSCC and other UGI pathologies in a complex group of patients.
- Diagnosis of early stage OSCC allows potential for less invasive intervention.

Impact on NHS/economy:
- Streamline the pathway from primary to secondary care.
- Reduce the number of unnecessary endoscopy and secondary care clinic visits thus allowing for resource re-allocation.
- Early diagnosis and treatment leads to overall reduction in long-term financial burden with reduction in mortality and morbidity e.g.: cost of curative and/or palliative treatment should recurrence occur, community support for patients requiring care.
- Improved workforce planning: The NHS employs 1.7 million people across the UK, and is ranked as the world's fifth largest employer. Despite this, staff shortages are rife within the NHS and are commonly cited as a major barrier for units providing care. As a consequence of this, the NHS has spent £2.9 billion on agency staff in 2016/17 placing pressure on already overstretched finances. Hence with this non-invasive breath testing, a reduction in 2WW referrals for open access endoscopy can reduce pressure on secondary care services and reduce the current planned deficit of around £500 million.
- Reduction in numbers of economically inactive population thus fostering global economic performance and economic competitiveness of the UK.

Track record of impact:
- In oesophageal adenocarcinoma, we developed a breath test from laboratory biomarker discovery underpinned by genetic and metabolic mechanistic studies to multicentre external validation study.
- This non-invasive model has potential to be developed and patented through Imperial Innovation.